Understanding Scientific Prizes- Structure, Evolution and Impact

Prizes represents a unique form of recognition in science, acknowledging groundbreaking ideas and the individuals and fields behind these achievements. By identifying top scientific accomplishments, prizes establish role models for scholars, influencing knowledge generation and shaping individual careers. Highlighting specific research topics, these prizes can direct investments and collective attention towards promising areas, impacting the overall growth of science.
Despite their significant and long-lasting influence on the scientific landscape, our understanding of the function of scientific prizes remains relatively limited. Here we propose a two-year research program to collect, link, and analyze the structure, evolution, and impact of scientific prizes at scale. Building on five large-scale datasets, this project will link prizewinning records of more than 10,000 prizewinners with their demographic characteristics, publication trajectory, scientific impact, funding support, and broad impact beyond science.
By developing and applying tools from complexity sciences and computational social sciences on the new data, we will first map out the (1) fundamental structure of scientific prizes. This involves building a network-based framework to examine how prizes at different levels interact and connect in a hierarchical structure, and how scientific prizes as a complex ecosystem grow and evolve over time.
We will then perform extensive analyses to understand the role of prizes in science and innovation. Integrating recent advances in the science of science, we aim to examine how scientific prizes may effectively both predict and influence (2) productivity, impact, and novelty in individual careers; (3) the emergence and growth of scientific fields; and (4) the broad impact of science in patenting, policy, and other important socioeconomic institutions. These analyses will provide deeper insights into the function and application of prizes, offering valuable information for individual scholars, discipline leaders, and university administrators.
The program will further examine two important aspects of scientific prizes, both with direct implications for policymakers. To understand why and how scientific prizes accelerate and publicize scientific research, we will examine (5) the mechanisms of financial and reputational incentives by comparing the impact of scientific prizes and grants across different prestige and monetary values; and (6) equity, diversity, and inclusion (EDI) issues in scientific prizes by quantifying the evolution of racial and gender disparity in winning scientific prizes, and its relationship with bias in citations, inequalities in funding allocation, and homophily in collaboration networks.
By illuminating the mechanisms and impacts of scientific prizes, systematic answers to these questions will not only deepen our quantitative understanding of science, but also shed new light on more effective and equitable practices in science policy and administration. Insights generated from the project can offer crucial lessons for improving the way we evaluate and promote research outcomes, as well as inform a broader range of technology and innovation policies where scientific research may play a role, from R&D investment to research commercialization, from STEM education to talent immigration.